The Microgen Ready Smart Meter System (Merismus)

As energy prices rise and UK/Global carbon targets come nearer, efficient energy management in our homes will become ever more important.Less than 390,000 of the 27 million homes and businesses in the UK generate some of their energy or manage their energy use. Domestic renewables are expensive to buy and install and accompanied by primitive connection and metering which does not include energy management to maximise the financial return on investment and energy generated.A strategic innovation is required for homes to counter climate change and rising energy costs which embraces today’s technology fragmentation into a central intelligent energy hub capable of proactively managing energy use as well as promoting renewable energy sources to many more households and businesses.Our concept, unique in the UK, is an integrated ‘Smart Meter/Home Energy Management/Microgrid’ - The 'Merismus' - delivering significant energy, CO2 and financial savings. Here are some of its headline features:• 24/7 proactive energy management (Gas & Electricity)• Microgen ‘USB’ connection (significantly easier and cheaper installation)• Learns energy/heating algorithms• Storage strategies: immersion tanks, electric heating• Maximises microgeneration return• SMETS compliant• Voltage optimisation•‘Flicker free’ UPS Microgrid capacity• Wi-fi, internet, mobile app controlThe next step for the Merismus is demonstrator build. Essex University has offered to computer emulate the system via their Post Graduate Consultancy. Funding successful emulation development of our concept via an Innovation Voucher will move the Merismus to hardware build: another step closer to a UK and global market.